Driving clothing reuse & longer life through an AI-driven market intelligence system

Development of ML/AI system to improve the confidence of pricing data from online sites.

The project will develop ML/AI systems able to better identify product listings and assess their match with set criteria to separate genuine product listings from low-quality, misleading and counterfeit product listings.